Designing the Future of UK-China RD&I Collaboration in the Museums and Galleries Sector

The museums and galleries sector is central to the creative industries in the UK and China. The sector has been experiencing significant growth in recent years, making substantial contributions to the culture, society and economy of the two countries. This growth is arguably attributable to the rapid emergence of immersive and interactive technologies, enabling the creation of innovative entertaining and educational experiences that drive the museum and gallery audience numbers onsite and online.

The UK and China are seeking to generate opportunities for bilateral collaboration in the museums and galleries sector and the use of immersive and interactive technologies within the sector in particular. However, despite the strong interest, there is still no concerted effort to drive this potentially highly valuable form of exchange between the UK and China forward strategically and continually at the sector-wide level. This project will address that gap by delivering a strategic framework to facilitate the long-term RD&I collaboration between museums and galleries in the UK and China, focusing on the immersive and interactive museum and gallery experiences.

The project consortium includes a well-balanced mix of academic and industry organisations from the UK and China. The core project consortium members are the Brunel Design School at Brunel University London (Project Lead) and the Natural History Museum, London in the UK and the Institute of Cultural and Creative Industry (ICCI) at Shanghai Jiao Tong University, the Modern Art Museum Shanghai, SoART Gallery, Link-Star and Jo-Z Design in China, all based in Shanghai, the centre of the Chinese creative industries.

The project will benefit: (i) the museums and galleries in the UK and China looking to understand their counterpart's market and establish or grow their UK-China partnerships; (ii) the sector-based creative businesses from both countries looking to start up or enhance their UK-China operations by applying new business models and widening business networks; (iii) the researchers investigating the creative industries in the UK and China; (iv) the government bodies and policymakers developing the methods to stimulate and monitor international collaboration activities and (v) the UK-China museum and gallery audience with the interest in the transnational cultural exchange.